Power Electronics for Dynamic Electolyser Response for Grid Balancing

This project relates to the development of a front end power electronics module which will allow a dynamic energy storage/hydrogen production system for frequency control on the electricity network. The module will allow a distributed solution for managing both sudden increases and decreases in system frequency by offering very rapid response times.